Genital dermatology - online diagnosis and treatment

SH:24 makes it easier for people to access sexual and reproductive health services, whilst enabling NHS services to become more productive and cost efficient. Working in partnership with NHS Trusts we plan to research, test and develop a new remote clinical pathway which represents a new access point for the diagnosis and treatment of common genital dermatological conditions such as genital warts and genital herpes. Taking inspiration from the private sector, in and outside the UK, who offer online services for general dermatological conditions, we will work closely with NHS clinicans and prospective service users to develop and test assumptions around a remote, online model dedicated to genital dematology, which is: - clinically sound; endorsed by NHS clinicians - cost effective; to enable it to form part of a feasible and sustainable business offer to the NHS - embraced and highy valued by service users; functional, usable and desirable We hope to test and validate our assumptions to prove that the NHS can further save precious and valuable resource by adopting online services, whilst also improving access to services and improving the experience of service users.